Optimising water use in wheat

Technical abstract
Water is a major determinant of world-wide crop yield. In the UK yield losses due to drought, in wheat, the most widely grown UK crop, average 1-2 t ha-1 and cost approximately £60M per year. The predicted changes in climate patterns are projected to increase the losses (e.g. in the south and east of the UK, a 1-2 oC increase in mean summer temperatures and decrease summer rainfall as a result of global climate change). Drought tolerance is highly complex trait made up from a number of usually multigenic component traits. By integrating genetics, genomics, crop physiology, biochemistry and biomathematics and agronomy we aim to both understand and deconvolute the drought response, identify the component traits important in attaining high stable yield under drought, identify QTLs and the candidate genes. We will investigate natural variation in germplasm (mapping populations and accessions) for water use efficiency, integrative morpho-physiological traits and yield. We will establish the genotype X environment interactions under drought exploiting a large qtl datasets representing more than 30 environments.

Metabolic signalling networks and regulation of metabolism control responses and adaptation to drought (metabolism,growth, and physiology). Whilst the identities of some signalling elements are known the identities of the sensors and overall cross talk between pathways is less clear. Variation in the key genes involved in primary metabolism and metabolic signalling will be determined by wide germplasm screening and expression studies. The function of candidate genes will be established by transformation or TILLING. We will develop new conceptual models to describe physiological, molecular and biochemical response of genotypes to progressive drought.